Feasibility & Investigations into Rotomoulding METOL (FIRM)

METOL PBT is a novel advanced thermoplastic designed to harmonise sustainability with high performance. It is fully recyclable, allowing for indefinite recovery and reuse without compromising mechanical integrity. Its low melting point and exceptionally low viscosity at processing temperatures facilitate the creation of robust composite structures. These characteristics also make it extremely attractive to the rotational moulding process.

Rotational moulding, also known as rotomoulding, is a plastics manufacturing process used to create hollow, seamless polymer products. It involves filling a closed mould with a polymer resin, heating and rotating the mould at low rpm, and then cooling it with forced air until the resin solidifies and takes the shape of the mould. This process is particularly well-suited for producing large, complex and durable items in a cost-effective manner. Typical applications include liquid fuel storage containers, water tanks, boats and automotive components.

The Feasibility & Investigations into Rotomoulding Metol (FIRM) project will see the collaboration of leading experts from Hive Composites and the Advanced Manufacturing Innovation Centre (AMIC) at Queen's University Belfast -- applying respective expertise in materials formulation and processing -- to validate and optimise the novel METOL material for rotational moulding.

Hive will lead the project, holding overall responsibility for project delivery, communication and reporting, and risk management. The project will begin with material formulations from Hive Composites, specifically optimised for rotational moulding. These formulations will progress through qualification, prototype development and type testing at AMIC. Hive Composites will assess hydrogen permeability and conduct mechanical testing on the produced materials, while its subcontractor team at the University of Manchester will examine the consolidation and molecular weight of the rotomoulded prototypes: critical factors for achieving optimal properties. Working closely with a carefully selected Industry Panel, Hive will tailor the product specifications specifically to meet market requirements and define a clear go-to-market strategy. Ultimately, FIRM will support the development of a robust business case for Hive Composites to establish large-scale UK manufacturing of METOL-based rotomouldable products for application in use cases including fuel storage, automotive components and more.